Metaflush toilet cistern to erradicate toilet leaks

Research has highlighted that around 10% of toilets in the UK are likely to continuously leak, with around 400 litres of water being wasted every day from each leaking toilet. Tespar dsp and Tonic Studios are solving the problem that causes these leaks to help save the consumer money on their water bills, raise awareness amongst the general public to check their toilets for leaks (which can be difficult to spot as 400 litres per day represents just less than a teaspoon of water every second) and to help to reduce the environmental impact that is caused by having to clean and pump the additional water around the water network only for it to be wasted. Water shortages are becoming more commonplace in the UK and every step we all take to reduce the amount of water we use can only be good for our generation and future generations.